Stone Dead: Stone Tools and their Role in Mesolithic Mortuary Rites and Rituals

The aim of this project is to explore why stone tools - artefacts often associated with utilitarian activities - were so often placed with the dead in Mesolithic Europe.

In order to address this aim, Stone Dead will bring a critical and new understanding of the roles stone tools played in the mortuary rites and rituals of Northeast European Mesolithic societies (c. 9600-4000 BC) by reconstructing their biographies from raw material source, manufacture and use, through to deposition.

Mesolithic burials are often accompanied with grave goods but the focus in research has tended to be on personal ornaments, such as beads, which are then interpreted as "prestige items". The stone tools frequently found in these graves are considered to be the mundane debris of everyday life and have received far less scientific attention. However, recent research by the PI and others has shown a much more complex story: some display evidence of intentional destruction as part of the funerary rite; some appear to have been made for the grave without prior use, placed in the hands of the dead or on the bodies of infants; stone was sometimes knapped directly into the grave and made of exotic materials. This evidence suggests a far greater social and symbolic meaning to the deposition of stone tools in mortuary contexts than currently realised.

The project has 4 objectives:
1. To establish the life histories of stone tool grave goods placed in secure funerary contexts.

2. To compare/contrast non-mortuary and mortuary tool biographies and integrate biographical information from different classes of grave goods.

3. To interconnect the biographies of the grave goods with existing human biological data.

4. To assess variability in the composition and treatment of Mesolithic stone tools from grave assemblages in order to understand their social role in mortuary rites.

To do this, patterns of wear, often only visible microscopically, will be studied using tools from two of the most significant and globally renowned Mesolithic burial sites in Europe: Zvejnieki (Latvia) and YOO (Karelia). The biographies of approximately 400 stone tools will be integrated with the biographies of other funerary gifts, and through the exploitation of new bioarchaeological information, the biographies of the individuals they accompanied. This has the potential to reveal new insights into the past function and special treatment of stone tools, and whether they were even used at all prior to being placed into the grave.

In doing so, the project aims to bring a critical new social dimension to the meaning of stone tools for prehistoric hunting and gathering societies whilst enabling a more holistic understanding of grave good symbolism than has been previously achieved.

The story of stone tools and the important role they played in past lifeways will have a lasting impact on key sectors. Our results will be disseminated via open access journal articles, conference presentations, a website, blog, social media and downloadable resources for the public and interest groups. The project will have broad scholarly interest for researchers of the Mesolithic, stone tools, funerary archaeology and bioarchaeology. Impact activities will fill critical gaps within Museum and English Heritage strategic planning needs by bringing stone tools, often regarded as mundane, to life. We will equip primary and secondary school teachers and those working in cultural heritage (museums, commercial archaeologists) with key skills in how to teach, display and conserve lithic artefacts.

Potential impact
Stone tools are the most ubiquitous artefact found in prehistoric archaeological excavations globally. Due to an absence of rich cave art and monumental architecture seen in earlier (Palaeolithic) and later (Neolithic) periods, the Mesolithic is often regarded as synonymous with stone tool studies. Yet, somewhat surprisingly, little attention has been given to their role in funerary contexts. Lack of attention to the social and symbolic dimensions of stone tools has given them a reputation as less spectacular than other Mesolithic artefacts, notably the personal ornaments frequently found in the same graves.

Strategic planning across museum, university and commercial archaeology sectors recognises these issues, repeatedly calling for greater attention to be given to the Mesolithic and stone tools; the Mesolithic has even been referred to as 'the most neglected period in British prehistory' (The Mesolithic Research and Conservation Framework 2013, P.5).

Stone Dead will bring the story of stone tools to life by influencing the way tools are engaged with across a range of beneficiaries: (i) commercial archaeologists/museum curatorial staff and the public; and (ii) primary and secondary teachers and pupils.

i) Commercial archaeologists/museum curatorial staff/the public
Managing Lithic Scatters: Archaeological Guidance for Planning Authorities and Developers (Historic England, 2019) stresses that lithic artefacts are often poorly conserved due to a lack of awareness about the impact of storage/handling on "invisible" archaeological wear traces sometimes preserved on a tool's surface. We will provide vital conservation resources and protocols for commercial archaeology and museum staff working with stone tools: helping preserve the biographical stories of tools for generations to come.

Display and curation of lithic artefacts is another key gap: one of the five research groups of the British Museum focuses on Early Societies ca. 3 million years ago to 2000 BC, in part to address the challenges of display and understanding of human cultural behaviour and change in deep time (Prof. Carl Heron, pers. comm.). The British Museum is currently working on innovative ways to bring the story of stone tools to life for the public, acknowledging that these artefacts are under-represented in museum displays due to a perceived lack of visual interest to more general audiences (Dr Beccy Scott, pers. comm.). The project will seek to address this challenge working with participating museums (British Museum, Kunstkamera, Karelia Historical Museum, National History Museum of Latvia) to develop innovative approaches and engage the general public in stone tools through activities, curation and display.

ii) Primary and Secondary teachers and pupils
Technology, in particular digital technologies, is recognised as fundamental to contemporary society - educating primary and secondary teachers will provide a creative means of linking the past with the present: enabling them to communicate the importance of prehistoric tool technologies through STEM learning: meeting Key Stage 2 (Prehistory) and Key Stage 3 (Design and Technology) curriculum requirements. Archaeology, traditionally humanities focussed, will be used to promote engagement with science. As Widening Participation Officer in the Dept. of Archaeology, the PI is especially keen to promote STEM to under-represented groups. Targeting teachers will benefit students from diverse schools, for many years to come.